Flower Power? Guerrilla Gardening Engagements with San Francisco's Hostile Architecture & The Pursuit of Spatial Justice

My DPhil project traces San Francisco's guerrilla gardeners as they interrupt and transform the urban landscape through small-scale, creative interventions. Paying particular attention to their interactions with the hostile architecture that shapes the politics of visibility in metropolitan centres, my research builds on ongoing cross-disciplinary debates that evaluate guerrilla gardeners' capacity to pursue and enact 'spatial justice,' democratising the 'right to the city,' (Soja 2010; Lefebvre 1968). Simultaneously engaging so-called "defensive" urban design, my project seeks to illuminate the violent spatial ordering realised through mundane and often overlooked features of the "modern" cityscape while envisioning courses of resistance that re-configure and re-purpose these sites.

In undertaking this project, I address the following primary research question:

What is the relationship between guerrilla gardening and discourses of spatial justice, and how does this form of intervention transform the urban landscape in ways that may disrupt or contribute to the violent ordering of peoples, plants and space?

I also explore several sub-questions:
What forms of hostile architecture are present in San Francisco and how do guerrilla gardeners interact with these spaces? Here, I examine both the active installation of hostile design and areas of neglect.
How do gardens engage in and reproduce narratives of exclusion and belonging? In creating and transforming gardens, how do guerrilla gardeners participate in and potentially disrupt these discourses?
What are the heterogeneous networks, consisting of human and non-human actors, involved in the production and transformation of urban space, and how are these entangled agencies potentially reconfigured through guerrilla gardening practices?

Exploring these themes, I respond to ongoing discourses in environmental humanities, critical plant studies, and anthropology that call for a renewed interest in other-than-human lifeforms and our entanglements with them - even in urban centres which are frequently imagined as impenetrable or antithetical to "nature" and its interventions. Attending to urban gardens, my analysis will also reflect on gardens as spaces laden with colonial histories that continue to perpetuate violence, but that have the potential to be disrupted and transformed through subversive manoeuvres collaboratively authored by both people and plants. Working with those who cultivate disused and neglected sites in 'the space of the other,' my project similarly contributes to a budding literature of guerrilla gardening that explores this practice as a potentially empowering mode of re-opening space and the possibilities contained within it (De Certeau 1984). Specifically engaging guerrilla gardeners' interactions with hostile architecture, my research opens a new avenue to critically interrogate guerrilla gardening as an instrument of 'spatial justice.'

In responding to these questions, my project will involve ethnographic fieldwork with guerrilla gardening communities in San Francisco, both in-person and online. Shadowing guerrilla gardeners with diverse strategies, like those that re-purpose abandoned plots of land or graft fruit onto ornamental trees, I will gain access to guerrilla gardening networks operating in the city to observe their practices. Throughout my fieldwork project, I also plan to draw on dynamic methods including sensory and multimodal approaches like walking ethnography, mapping, and filmmaking, to capture the embodied experience of the cityscape. Applying these techniques, over the course of my DPhil project, I aim to create both a thesis documenting guerrilla gardening engagements with hostile architecture in San Francisco, as well as accessible materials that can assist in drawing wider attention to the violent ordering of people, plants and space actualised through "unremarkable" features of the urban landscape.